Quantum Visualisation with Single Photon Emitters: Theory and Experimentation

"Solid-state emitters, such as colour centres in diamond, hold significant promise for future quantum devices owing to their compatibility with integrated photonic technologies. However, they encounter obstacles like dephasing, inhomogeneous broadening, and non-radiative decay caused by local disruptions within the solid. These challenges hinder quantum coherence and restrict their scalability for quantum technology applications.
This PhD project aims to overcome these barriers by leveraging confined optical modes within nanophotonic/plasmonic waveguides and investigating collective interactions among quantum emitters. When coupled to these waveguides, quantum emitters can exchange energy and information with guided electromagnetic modes. The term 'co-operativity' signifies the extent of their interaction with the guided mode and the mode's capability to mediate interactions between individual emitters. [1-3].
The specific project objectives encompass several key areas, with a primary focus on developing experimental and computational tools tailored for designing waveguides and modelling, simulating, and characterizing quantum optical systems. These objectives revolve around exploring scenarios for the seamless integration of single emitters into waveguides. This includes consideration of quantum emitters such as defects in solids, two-dimensional materials, and semiconductor quantum dots, as well as a variety of architectures for chip integration.
The PhD project offers a distinctive opportunity to acquire a diverse range of experiences in a cutting-edge research environment and develop expertise in nanophotonic design, modelling, and characterization of quantum optical systems, laser spectroscopy, single photon measurements, nanofabrication, and confocal microscopy. The research is multi-disciplinary, involving quantum optics, solid-state physics, materials science, and quantum information processing.
The project aligns with Smart Nano NI and aims to foster industry engagement, potentially collaborating with companies such as Causeway Sensors, Cirdan, and Yelo to explore intersections between fundamental research and industry applications.
"